Smart Shadow

Minimally invasive (keyhole) surgery has been an important development in healthcare, and
uses tiny incisions made on the abdomen to introduce a camera and instruments through
which the operation is performed. This avoids long scars and has been shown to result in a
quicker recovery, shorter hospital stay through reduced pain, and wound complications. An
example of this is the cholecystectomy (gallbladder removal), which when performed open
requires 5 days in hospital, but with keyhole surgery patients can go home at day 1.
There exists however, a real challenge in extending the benefits of keyhole surgery to a wider
range of abdominal operations, which are technically more difficult. This is because unlike
open surgery, keyhole surgery does not allow the surgeon any tactile feedback (tissues are
held in instruments rather than fingers) or depth perception (the normal 3-D view is converted
into a 2-D view on a video screen). The latter has been shown in research to affect the
performance of key surgical tasks, translating into reduced procedural safety, increased
operation time and risk of organ injury. Training new surgeons to perform keyhole surgery is
also more challenging.
Advances in 3-D camera and screen technology have tried to improve depth perception,
however these systems are expensive (requiring the replacement of most of the capital
equipment currently used) and are not well tolerated by a proportion of surgeons. This project
involves developing a ‘plug in’ technology that uses existing equipment and gives the surgeon
depth perception during keyhole surgery. It does so by using an additional light source to cast
a shadow which is digitally enhanced by a computer into a visible shadow that is used by the
surgeon to judge the distance between their instruments and the tissues. The human brain uses
shadows as cues for depth perception but in keyhole surgery this shadow is lost due to the
arrangement of the camera and light source in keyhole surgery